Using deep probabilistic machine learning to understand cellular decision- Making

Developmental biology is concerned with understanding how a complex organism is formed
starting from a single fertilized egg. Fundamental concepts from developmental biology are
important for understanding many areas of biology and medicine; for example,
developmental biology can provide us with a better understanding of genetic disorders, stem
cell therapies, synthetic organoids or cancer biology. The key question in all of these
systems is how cells know when to differentiate into a new cell-type. Recent advances in
spatial transcriptomics provide an unprecedented increase in the spatial resolution of high throughput gene expression measurements. In this project, the student will develop machine
learning methods for learning spatio-temporal dynamical models from such data, in order to
uncover the rules guiding cells to differentiate into new cell-types over time. We will start with
high-resolution spatial transcriptomics data collected from a time course of embryonic
development in Drosophila, a model organism that has been useful in characterising the
function of many important developmental genes